Cyber Security & Awareness Grant

It would ensure that our systems, data and client confidentiality are adequately protected. The assurances on cyber security will form a key part of our sales messaging to corporate and personal subscribers. We anticipate this will help us to grow the business, as security is the number one concern for potential subscribers.